OrbitalCyber: An AI-Driven Platform for Real-Time Detection of Jamming and Spoofing Threats in Satellite Systems

Cyber space threats are no longer optional, it represents a critical operational risk to satellite and ground-terminal services that underpin UK navigation, communications and defence. The **UK National Space Strategy and Defence Space Strategy** explicitly identify cyber-attacks, jamming and spoofing as priority risks to space systems, prompting a **£155 million** government investment in space domain awareness and PNT resilience. Another report published by Government Communications Headquarters (**GCHQ's) National Cyber Security Centre** handled **204 nationally** significant cyber incidents in a single year, underscoring the hostile threat environment in which UK space systems operate. Undetected disruption to satellite services can have detrimental effects on UK industry, impacting transport, finance, energy and emergency response, while for government and defence it can undermine national security, operational resilience and confidence in space-enabled infrastructure that supports the wider UK economy.

Recent international monitoring has **reported** hundreds of thousands of GPS disruption, particularly affecting aviation and maritime navigation, demonstrating how frequently satellite signals are being interfered with. Jamming degrades uplink and downlink communications by overwhelming legitimate signals with noise, while spoofing introduces deceptive but structured signals that mislead receivers about position, timing, or data integrity. **These attacks pose** a serious threat to satellite operators, especially small satellite missions and ground station operators who often lack affordable and effective security monitoring solutions.

Traditional approaches to detecting jamming and spoofing rely on hardware-heavy monitoring, manual signal analysis, or static threshold-based techniques, which are costly, slow to adapt, and ineffective against evolving or previously unseen threats. This **project aims** to address these limitations by developing a software-based, AI-driven detection platform tailored to satellite and ground-segment operations. By integrating **supervised and unsupervised** machine learning with modular system architecture, the **solution** will continuously analyse signal behaviour to identify known attack patterns and detect anomalous activity, providing timely alerts and actionable insights to satellite operators without requiring specialist expertise.

**Key features of OrbitalCyber include:**

* Real-time **detection** of jamming and spoofing attacks
* **AI-driven** anomaly detection for unknown and evolving threats
* Clear, actionable **alerts** with supporting signal diagnostics
* **Scalable deployment**, suitable for small satellite missions and ground stations

This solution will offer a scalable, software-based service tailored for SMEs operating satellite and ground-terminal stakeholder. By addressing SME-specific challenges like limited budgets, expertise and infrastructure, the project ensures smaller organisations can effectively detect, respond to and defend against cyber, jamming and spoofing threats.